Oxidative DNA Damage and Transcriptional Impairment in Brain Ageing as an Early Contributor to Cognitive Impairment

With our ageing population, dementia is an increasing problem for individuals and their families and for the provision of care by society as a whole. There is an urgent need therefore to understand contributors to decline in brain function and to define potential new avenues for therapies, both to delay the progression of dementia and to delay its onset, which will have a major effect on dementia prevalence in the population. Most studies of dementia have been based on comparisons of individuals with established dementia to those with no dementia, and a major focus has been on Alzheimer's disease (AD), the commonest cause of dementia. However, this does not accurately reflect the situation in a population setting. The MRC Cognitive Function and Ageing Study (CFAS), a population-representative study, has shown an overlap in AD pathology between demented and non-demented individuals that increases at the oldest ages, so there is a need to define the role of other contributors to dementia. Oxidative stress has been shown to be associated with neurodegenerative diseases, and can damage a variety of molecules in cells, including DNA, which makes up genes and encodes cell proteins. Our studies have shown that, in the elderly population, high levels of DNA oxidative damage can occur in some individuals with little or no AD pathology, suggesting that it may contribute to dementia independently of AD. The purpose of this project is to determine DNA oxidative damage in the brain in the population and its relationship to dementia and the progression of AD. Using methods that allow us to analyse overall changes in the expression of genes within cells, we will then determine how oxidative DNA damage affects the cellular pathways of nerve cells in both human brain tissue and an experimental cell culture model. These studies will provide the link between oxidative damage and the decline in nerve cell function and open up novel avenues for research studies into mechanisms of dementia and potential treatments.

Technical abstract
Oxidative stress is important in brain ageing and Alzheimer's disease (AD) but the relationship to cellular dysfunction and AD progression remains unclear. In a population-representative autopsy-brain sample from the MRC Cognitive Function and Ageing Study (CFAS), we have shown that oxidative stress and DNA damage occur in some individuals with little AD-pathology, suggesting that oxidative stress contributes to cognitive decline by promoting neuronal dysfunction in some individuals independently of AD. AD pathology does not explain all of dementia in a population setting, particularly in the oldest individuals and current approaches based on removing AD molecular pathology have had limited success, suggesting an urgent need to understand the role of "non-classical" cellular pathologies. We propose that chronic oxidative DNA damage may impair neuronal function by altering the neuronal transcriptome, by down-regulation of transcription and by induction of senescence mechanisms. At a population level we propose that neuronal dysfunction due to oxidative DNA damage explains a proportion of dementia, especially in the oldest old. We plan to determine the variation in oxidative DNA damage, particularly in individuals in the population without AD using the CFAS population-neuropathology cohort. We will determine the effect of oxidative DNA damage on the neuron in both CFAS and in a neuronal culture system and using markers of senescence and microarray gene-expression analysis to determine the effect on transcription. Bioinformatics approaches will allow determination of the effect of chronic oxidative stress on cellular pathways, whist time-course analysis in the cells will allow determination of how the neuronal response changes. This study will define the contribution of oxidative stress to dementia at a population level and identify altered cellular pathways reflecting neuronal injury and adaptation response that will lead to novel avenues for investigation.

Potential impact
At present the focus of dementia research is on classical pathological lesions, such as neurofibrillary tangles and plaques and the associated abnormal proteins, beta-amyloid and tau. These remain important targets, but the fact that these lesions do not explain all dementia in a population setting and the lack of success of current therapies that target these proteins demonstrate a need to understand non-classical markers. This project will help to define the role of oxidative stress in age-related cognitive impairment in a population setting and the cellular link between oxidative neuronal damage and neuronal dysfunction. This may aid in explaining the deficit in pathological models of dementia, especially in the oldest old, the demographic group in which AD pathology is most poorly predictive of dementia and in which most cases of dementia occur. Understanding oxidative stress and how it relates to the progression of AD pathology is itself important to targeting this therapeutically and in preventive measures to reduce cognitive impairment in a population setting. Defining how neuronal cell pathways respond to oxidative stress will identify potential novel avenues for therapies targeted against specific pathways and for biomarker development. In addition to the results from this work, the study will generate data from which novel specific hypotheses will be developed for further functional studies. The population-based data on the CFAS cohort will be archived in the CFAS database. This will be available to future studies in CFAS; the availability of this rich, population-representative set of pathological and molecular data is one of the strengths of CFAS. In addition, the bioinformatics data on both the neurons laser-captured from CFAS cases and form the cell culture work will be deposited in an on-line gene expression database, further adding value to the study by making this extensive data available for bioinformatics studies by other workers.